Novel spherical informatics techniques for studying cosmic evolution

A general understanding of the cosmic history and evolution of our Universe has developed recently, yet we remain ignorant of many aspects of the scenario that has emerged. Little is known about the process of inflation in the early Universe, which is thought to have seeded cosmic structure. A complete understanding of dark energy and dark matter, which compose 95% of the energy content of the Universe and dominate its late evolution, also remains elusive. The observational signatures of new physics that would lead to a deeper understanding of cosmic evolution are exceptionally weak and difficult to resolve from observations. Moreover, cosmological observations are typically made on the celestial sphere and so the spherical geometry on which observations are acquired must be carefully taken into account. We will develop efficient, robust and principled informatics techniques designed on spherical manifolds. These techniques will be of considerable theoretical and practical interest in their own right. We will also apply them to analyse cosmological observations to better understand cosmic evolution.